DCMS Cultural Placemaking Fellowship

Each fellowship will last up to 18 months to cover:

a 3-month inception phase for set up activity
a 12-month placement with the host organisation
an impact phase lasting up to 3 months

Fellows will co-design projects and activities with their host and produce analysis to inform government decision-making across a range of policy priorities. Fellows willalso engage across the host organisation, building effective working relationships and supporting wider knowledge exchange with researchers.

This will be supported through their embedded role within the host organisation, including line management support.